Examining and communicating multispecies time and cross-species collaborations in Britain's rainforests through artistic practice

Britain's rainforests host diverse plant and animal species, necessitating international conservation responsibility, due to the habitat's scarce global distribution.

Adopting a theoretical, practical and place-based methodology, I ask how artistic approaches can facilitate affective encounters with more-than-human time and agency. I also examine ethical and temporal questions arising from cross-species collaboration, utilising sculpture to reflect on object-based conservation strategies within British rainforests.

This impactful research is distinctive in translating wider critical plant and time studies, place-based and multispecies approaches to creative methodologies, investigating how artistic methods can meaningfully bridge understandings of more-than-human time and interrelationships, between specialist and non-specialist communities.